Understanding pathogenic signalling mechanisms of the secreted protein kinome of Legionella pneumophila

Context
Life has evolved an abundance of protein-based molecular machines to detect and coordinate responses to environmental stimuli. This biological process is referred to as ‘cell signalling’ and is controlled by a series of functionally divergent and tightly regulated enzymes that introduce chemical modifications on to target proteins. One such class of enzymes are the protein kinases, which catalyse the reversible modification of protein substrates with a phosphate group (phosphorylation). Protein kinases (STKs) regulate virtually every aspect of life and are found ubiquitously within the genomes of eukaryotes and prokaryotes.
Challenge
While protein kinases are essential for normal cellular signalling, aberrant protein kinase activity and deregulation of kinase-dependent signalling pathways perturbs normal cellular functions and is frequently associated with a huge variety of human pathologies. As such, ~25 % of global drug development efforts are believed to target protein kinases. Pathogenic microbes produce an arsenal of secreted virulence effector proteins that have co-evolved to manipulate host signalling pathways and promote bacterial survival. Legionella pneumophila (Lp) is an opportunistically intracellular pathogenic bacteria and the causative agent of Legionnaires’ disease (LD), a serious form of pneumonia in humans. According to the European Centre for Disease Prevention and Control, 2021 marked the highest annual notification of LD (2.4 cases per 100,000 people) and a 38 % increase in travel-associated LD compared to the previous year. Lp secretes = 300 survival promoting effector proteins, including several eukaryote-like Ser/Thr protein kinases (eSTKs), which disrupt host cellular processes, contribute to pathogenicity, and produce a replication permissible intracellular compartment - the Legionella Containing Vacuole (LCV). Given marked structural similarities between human STKs and eSTKs, both of which use ATP as a co-factor, we predict that eSTKs can also be drugged using principles established for STKs. Furthermore, observed evolutionary deviations from the canonical kinase fold may allow development of selective compounds that differentiate between host and bacterial kinases. However, we currently understand very little about the function of Lp eSTKs, including substrate specificities, how they modulate cellular activities, or how they are themselves regulated. Answers to these fundamental questions are critical to establish eSTKs as suitable alternative molecular targets for antimicrobial therapies, which are urgently required to respond to the global health emergency posed by multi-drug resistant (MDR) bacteria, including isolates of Lp.
Aims and Objectives
We have designed an unbiased analytical Mass Spectrometry (MS) and biochemical pipeline to decode the regulatory host-pathogen interaction networks of a panel of established Lp-secreted eSTKs and to appraise their utility as targets for anti-virulence therapies.

We will exploit proven technologies that have revolutionised eukaryotic protein kinase research and uncover the cellular activities of enigmatic bacterial eSTKs.
We will employ a novel high-throughput enzyme assay platform to kinetically evaluate bacterial kinase activity and enable compound library screening for potential inhibitor molecules.

Applications and Benefits
Mapping of host-bacterial kinase signalling networks will provide crucial insights into the pathophysiological processes that underpin Lp infection and determine their suitability as novel molecular targets for the development of medicines to combat MDR bacteria. In this context, recent advances in metagenomics have revealed that unstudied kinases and kinase-like proteins of unknown function are prevalent throughout bacterial phyla. We anticipate that the optimised methodologies and analytical tools developed will also be readily adaptable to analyse unstudied kinase virulence factors from a variety of microorganisms.